PILaMM-Sheep Performance Improvement through Lameness Monitoring and Management

This project seeks to address the challenge of sheep lameness, a predominant cause of both poor productive and reproductive performance causing a reduction in product value to the farmer, processor, retailer and consumer. By researching the primary contributing factors and assessing the effectiveness of the proposed lameness data collection and feedback systems (using innovative hardware and software) in facilitating a targeted risk based control strategy, our consortium intends to reduce lameness to an acceptable level; from 10% to 2%.